"Gateway" Integrated Services Gateway to access NHS Spine services

The aim of this project is to create the first managed Integrated Services Gateway (the Gateway) which allows legacy systems to access the NHS Spine services and data.